R&D and small scaling trial of Treekind for packaging

This feasibility study will investigate the technical and resource efficiency potential of adapting Biophilica's formulations to continuous roll-to-roll manufacturing. This project will explore formulations, drying strategies, and AI-guided optimisation to reduce energy, water, and material inputs while enabling sustainable, continuous processing.Need

Global material production drives major environmental impacts: 35 billion tonnes of CO2 are emitted annually (OurWorldinData-2024); 420 million hectares of forest have been lost since 1990 (UN-2024); and 460 million tonnes of plastics produced each year cause around 20 million tonnes of pollution (IUCN-2024). Plastics developed as leather replacements now contribute to vast waste streams. The project addresses this need by developing bio-based, circular materials that use renewable feedstocks, reduce dependency on petrochemicals, and minimise waste and emissions in production and end-of-life.Innovation

Biophilica's patented Treekind(r) material---ranked \#2 globally by EcoCult (2024)---converts green waste and plant-derived ingredients into home-compostable composites.

The challenge: achieve resource-efficient, continuous manufacturing through AI-optimised drying and deposition control, reducing process energy, water use, and raw-material waste by over 50 % compared with batch casting.Environmental and Economic Impact

~50% of the UK's plastic is packaging. Only 25% of this plastic packaging is recycled. ~4 million tonnes of plastic waste go to landfills annually (BusinessWaste-2024). The EU generated ~83 million tonnes of packaging waste in 2022\. (EuropeanCommission-2024)

In comparison, Treekind(r)'s estimated carbon footprint (2--5 kg CO2e/kg) is 50-95% lower than PU, PVC, or animal leather. It uses 0.1% of the water required for conventional leather processing and is USDA-certified 100 % biobased and ISO 14855-verified compostable. Substituting 5 million m² of conventional plastic or leather with Treekind(r) can save over 0.5 gigaton CO2e and 155 billion litres of water annually.Objectives and Outcomes

This feasibility project will:

* Optimise Treekind(r) for manufacturing lines
* Trial AI-driven staged drying to optimise material performance and energy efficiency.
* Conduct manufacturability trials on Biophilica's demoline and validate results with external roll-to-roll line.

Successful delivery will de-risk future scale-up, improve resource efficiency and circularity in bio-material production, and accelerate the UK's transition to sustainable, low-carbon manufacturing.